University of Surrey and Morris Consultancy Lmited

To convert the technology-demonstrator 3D retail software products into live commercial offerings via product evaluation (and subsequent improvement) by business and end customers, using scientific methods & instruments of measurement & evaluation.